Matterhorn Studio: Accelerating the Development of Novel Sustainable Concrete Formulations with Artificial Intelligence

The **concrete industry contributes 10% to global CO2 emission** which countries are desperately trying to reign in with **stricter regulation**, e.g. reducing greenhouse **gas emissions by at least 80% by 2050**, against 1990 levels (COP22).

**Market demands for more sustainable materials** such as Low-Carbon Concrete are **rising rapidly, forcing suppliers to _reinvent_ whole product lines** (The Concrete Centre).

**To tackle these challenge, we will _develop specialised Machine Learning (ML) tools to accelerate the construction industry's research_ of novel concrete formulations by increasing their laboratory productivity by _2-10 times_**.

**Historically, material science** is a process **driven by theory and intuition**. Increasingly, **returns** on this approach are _**diminishing**_.

Recent advances in **Machine Learning (ML)** have **_surpassed_ classic Design of Experiments** (JMP, DesignExpert), _**counteracting**_ this **loss of productivity**.

Recent studies claim a **_2-10 times faster_ materials development** as well as cost reduction using ML-driven materials experimentation.

We will **provide the material scientists** of tomorrow with the **_best ML tools_ to accelerate their materials R&D**.

Our **peer-reviewed data pipelines are _trustworthy_**, allowing for transparent and independent verification of scientific efficiency in contrast to opaque proprietary software solutions.

Of course, our aim is to **build the OptStore platform as the _best place to run OptApps_** and offer subscription-based add-ons which we **expect to _generate significant profits_** to fund our work and research.

**With this grant, we hope to build ML pipelines ("OptApps"),** for the concrete industries, to support companies such as DeakinBio in **_accelerating their development of more sustainable concrete materials_ to reduce concrete emissions by at least 80% by 2050\.**